AHRC Infrastructure HSCR Fellowship

"The aim of the AHRC Infrastructure Policy and Engagement Fellowships is to undertake research and engagement around three thematic areas, to inform and facilitate the design of a national research infrastructure in heritage science and conservation research (HSCR), creating an evidence base to inform strategic vision and investment. We are looking for heritage science and conservation researchers in UK IROs and universities who are keen to develop their skills in policy and cultivate an in-depth understanding of the HSCR landscape through data analysis and community engagement."

"Fellows will compile a literature, capacity and capability review of their thematic area, assessing the current UK heritage sector and university-based HSCR facilities, the relevant skills pipelines (or lack thereof) and potential points of synergy and collaboration with the wider scientific research community. Working closely with one another, with experts drawn from the heritage science community, and with colleagues within AHRC and across UKRI, successful Fellows will make recommendations for future action and investment, and produce a strategic delivery plan for the research infrastructure and its associated programme."